Investigating a novel biomimetic approach for the cyclization of cyclic peptide natural products.

Non-ribosomal peptides (NRPs) represent a structurally diverse class of bioactive molecules synthesized by specialized biosynthetic machinery. These peptides exhibit a broad range of biological activities, anticancer, antiviral, antimicrobial. Among NRPs, cyclic peptides are of special interest due to the enhanced stability, proteolysis resistance, and binding affinity conferred by their cyclic structures. However, the synthetic accessibility of cyclic NRPs remains a significant challenge, particularly in the cyclization step. The Barry group has developed a novel and efficient cyclization method for NRPs.
This research aims to elucidate the mechanistic aspects of this cyclization process using isotopic labelling techniques. Additionally, this work explores the role of linear peptide conformational prearrangement in facilitating efficient cyclization. Ion mobility mass spectrometry (IM-MS) will be employed to investigate these conformational states.
Further, the research will assess the adaptability of the cyclization method from macrolactamization to macrolactonization, which forms ester bonds via hydroxyl group nucleophiles. This approach could enable the synthesis of depsipeptides, a natural subclass of NRPs, broadening the method's utility and enhancing access to structurally diverse cyclic peptides.
In the future the work will look towards adapting the cyclization method for the generation of cyclic peptide libraries and screening for antimicrobial activity.